Non-immersion leak detection system for gas barrier food packaging

A non-immersion, highly sensitive and accurate leak detection system, with in-line applications, based on measuring flow rates at very low levels, for the detection of micro-leaks in food packaging, to both improve seal integrity and reduce pack and food wastage.